Sustainable Patient Feeding Packaging Revolution (SPFPR)

Research the readiness of implementing currently available reusable sustainable packaging in patient feeding in NHS settings. This will be centred on the user experience of patients, kitchen staff, delivery staff and NHS procurement stakeholders. The reusable packaging will replace single use items currently used, reducing the carbon footprint of the patient feeding function and working in accordance with the NHS's net zero goals.